A draft sequence of the barley genome

Summary: Barley is the second most important crop in UK agriculture. High quality malting barley (some 30% of the total) underpins the beer and whisky sector in the UK that is worth some £20B to the UK economy with almost £5B flowing directly to the treasury as duty. Lower quality barley grain and by-products of the malting process are a major component of animal feed that underpins the meat and dairy industries and barley straw is a source of nutrition for ruminants, is used for animal bedding in the winter and for frost protection in horticulture. In March 2010 merchants' buying prices for barley straw reached £86 per ton ex-farm, equivalent to the price of the grain. In social terms, barley cultivation and its use in the whisky industry indirectly supports up to 40,000 families in Scotland, largely in rural communities. Over the past 50 years cereal grain yields, including barley, have more than doubled, due largely to the efforts of a small number of commercial organisations that seek to improve the quality, diversity and performance of our key agricultural crops. Recent analyses by the National Institute of Agricultural Botany have shown that over the past 25 years, greater than 90% of this improvement can be attributed to genetics through innovation in plant breeding (as opposed to agricultural practices). Despite this considerable success, with crop yields needing to double again by 2050 in order to feed an estimated 9B population, climate change bringing erratic and potentially devastating weather patterns and the drive for low input sustainable production, the industry is facing challenges unlike any that have gone before. The scientific community agree that to meet these will require a deeper understanding of how different variants (called alleles) of barley's estimated 35,000 genes can be brought together in optimal combinations to increase yield, quality and resilience, and methods that allow plant breeders to improve the rate of genetic gain in crop improvement programs. In this project we propose to generate information on the complete complement of genes in the barley genome (its genetic blueprint) and to start to explore how different versions and combinations of genes have been assembled by breeders over the past 25 years of successful yield improvement. Our hypothesis is that an understanding in genetic terms of how crop production successes of the past were brought about will allow us to predict how to bring about further and faster successes in the future, equipping us to address the key global challenges listed above.

Technical abstract
Technical summary: We propose to conduct an ambitious project that will deliver a draft 2GS assembly of the 5,300 Mbp barley genome with a sequence contig N90 of >5 kb covering the non-repetitive portion of the genome that should capture almost all barley gene sequences in their native genomic context. Deep 2GS RNA sequencing will reveal patterns of expression of all barley genes at tissue and developmental stage levels and facilitate gene building and annotation. We will also investigate genome-wide patterns of alternative mRNA splicing in plants subjected to abiotic stress. We aim to incorporate layers of data generated by the International Barley Sequencing Consortium (IBSC) since 2006, including extensive BAC end sequences, Phase 1 sequence of c. 3,000 BACs, 500,000 ESTs, 25,000 full length cDNAs, small RNA data, low CoT and methyl filtered 2GS data, chromosome arm specific 1.5X 454 data, and a physical map, including anchoring information to the barley genetic map. The project will fully exploit the considerable investment in barley structural genomics already made at a national, European and global level and we will encourage participation in the genome analysis by the international community. We aim to establish an ENSEMBL-based portal to the assembled and integrated data and release this to the community as soon as is practicable. Collaboration with the IBSC contributors will be positively encouraged through early release of data for community-based analyses. To progress the genome sequence towards exploitation by a broad user pool in the UK we will genotypically characterise (by sequencing) a large association mapping panel of elite UK cultivated barley lines to link genes to phenotypes and provide a bridge for exploitation by both breeders and academics.

Potential impact
Impact Who will benefit from this research? The Triticeae cereals are a dominant component of European agriculture and barley, as a simple diploid, is a model for genomics-assisted molecular breeding. Making the assumption that a draft barley genome sequence will, in the longer term, lead to advances in genetics/plant breeding and biotechnology (which we strongly believe), the immediate beneficiaries of the project will be commercial sector organisations that breed new varieties and the farmers that grow these new varieties in their fields (UK farm gate value >£500M). However, barley has a considerable 'hidden value' beyond the farm gate as it underpins the European brewing (and Scotch whisky) industry which is the largest in the World. Four of the seven largest brewers in the world are European, with their product directly / indirectly generating a total government revenue estimated at ~Euro57.5 billion annually. Cereal straw has a potentially expanding role in animal nutrition and also in the second-generation bioenergy sector. Considering the grasses as a single genetic system, discoveries in barley will impact directly other members of the Family - including Lolium/Festuca, wheat and rye - that are less amenable to genetic analysis. How will they benefit from this research? A draft barley genome sequence will be a platform for biological discovery, not an end in itself. It will facilitate the identification of genes and gene networks that impact upon traits ranging from yield, quality, and environmental resilience to nutritional value. Functionally characterised gene sequences are a template for allele mining and for biotechnology-based crop improvement strategies. Supporting and enhancing barley production will maintain a vibrant brewing sector where 3,800 European breweries provide jobs for >164,000 employees. For each of these, an additional job is generated in retail, two in the supply sectors and more than 12 in the hospitality sector (total >2.5M). Disruption to the supply of high quality UK / European barley would therefore have widespread detrimental social and economic effects. Barley is a key feedstock for the livestock industry and a traditional food on the marginal lands of Europe that are unable to support the growth of wheat or maize. It has great potential as a whole-grain health-promoting food of the future, given its high content of sterols, stenols, arabinoxylans, and beta glucans, with the US food and drug administration recently allowing barley products to claim a role in the 'reduction in risk' of coronary heart disease. What will be done to ensure that they have the opportunity to benefit from this research? The conduit through which almost all genetic advances in crop production must pass to release their benefits to the broader community is the plant breeding / biotech sector. Translational activities from basic science to application are therefore crucial. The UK boasts one of the most efficient and successful commercial cereal breeding sectors in Europe and the PI maintains long lasting, strong and, importantly, funded collaborations with all of the major barley breeders in Europe. He has proactively engaged this community, including maltsters and distillers, from the outset of structuring this proposal (see attached letters of support) and will continue to do so if it is judged suitable for funding. Internationally, the IBSC also has links to all of the major sectors of the breeding, brewing and academic sectors and a strong identity within the global community. We anticipate that, if supported, our project will lever additional funding from other national agencies, particularly in Germany, the USA, Australia and Japan. The objective of developing an open access portal to the generated information should ensure widespread awareness of the resource. The PI's have the relevant expertise, track record and motivation to ensure that this happens effectively.